Advancing Carbon Estimates in Ecological Restoration Projects of the Brazilian Atlantic Forest.

The Brazilian Atlantic Forest, once vast, has dwindled significantly due to historical exploitation. Despite covering only 3% of the Amazon basin, it harbors remarkable biodiversity, making it a critical global hotspot for conservation efforts. Recent conservation attempts have led to increased secondary forest cover, but the biome's full restoration remains a challenge. Carbon credits offer a potential solution for reforestation and climate change mitigation. However, accurately estimating carbon benefits from reforestation projects, specifically Above Ground Biomass (AGB), remains a significant hurdle. Remote sensing is proposed as a reliable and scalable method for AGB estimation, yet it faces uncertainties, especially in biodiverse tropical forests. This project seeks to establish a trustworthy AGB accounting to be included in
carbon credits frameworks to support reforestation efforts in tropical regions. It aims to bridge the gap in accurate AGB mapping during various stages of Atlantic Forest regrowth, with a focus on early seedling development, crucial for demonstrating carbon additionality and securing financial support.

The research comprises two steps. First, high-precision field remote sensing data, including UAV-based LiDAR and optical data from Atlantic Forest reforestation initiatives, will be employed. Machine Learning techniques will be utilized to create AGB maps, using UAV data as inputs and plot data as references. While LiDAR is reliable but costly, UAV platforms with RGB cameras offer cost-effective alternatives, enhanced by Deep Learning algorithms. The second step evaluates satellite remote sensing's capability in accurately estimating AGB during various reforestation stages. Using freely available datasets, this method offers scalability and cost-effectiveness. UAV-generated AGB estimates will serve as references, with maps resampled to match satellite spatial resolutions. Optical data from Sentinel-2/MSI and RADAR C-band from Sentinel-1 will be used for AGB estimation. This project aims to pioneer the application of Deep Learning techniques to fuse optical and RADAR imagery for AGB estimation in the Atlantic Forest, addressing the complexity of tropical regions with varying forest development stages.